The Hadronic Vacuum Polarisation Contribution to the Anomalous Magnetic Moment of the Muon

The theoretical estimate of the anomalous magnetic moment of the muon is lower than the experimental measurement by approximately 3 standard deviations. The precision of the Standard Model (SM) prediction is limited by hadronic contributions, of which the Leading Order Vacuum Polarisation (LOVP) contribution has the largest uncertainty. By carefully processing new electron-positron-to-hadron experimental cross section data, we aim to improve the accuracy and precision of the hadronic contribution to the muon g-2 to help to clarify the origin of the discrepancy between theory and experiment.